Design of functional oligosaccharides as sucrose replacers

The project will investigate the use of chemical and enzyme methods for extracting oligosaccharides for plant cell walls, with the aim of discovering a replacement for the sucrose which can be used in food products.